Development of New Strategy and Tools for Simulations and Real Data Analysis in High Energy Physics

The task of Decoding the Fundamental Theory of Nature is the central task for modern particle physics but it can only be solved by using advanced computing strategy and techniques. Many promising models have been suggested, however no generic approach for mapping from particle physics data to different theories has been proposed. This project will develop new ideas related to implementation of fast Monte-Carlo simulation and Symbolic Matrix element evaluation using parallel processing techniques. An important element of the project is an effective comparison between simulated and real data, by reinterpretation of existing analyses or prototyping of new analysis to discriminate between models. Furthermore, this interdisciplinary project will explore new computing approaches and large data techniques and their application to particle physics. This project will develop further the High Energy Physics Model Database - the novel project created at the University of Southampton which enables users to store models and run Monte Carlo simulations on the IRIDIS4 higher performance computing cluster. A new extension, PhenoData, was devised to enable researchers to share digitized plots and tables, in addition to cataloguing publicly available analyses code - allowing users to search by collider signatures.